Investigating the Arctic liquid and solid water budget

Accurate quantification of the Arctic Ocean's freshwater budget is key for understanding and predicting global climate shifts. The freshwater budget directly impacts the global climate, most notably by influencing the Atlantic Meridional Overturning Circulation, the sea-ice albedo feedback and sea ice dynamics.

By leveraging advanced satellite altimetry and passive microwave data with innovative fusion algorithms, we can produce high-quality sea ice thickness records. This enables precise calculations of freshwater fluxes from sea ice melt, growth and transport, which, when combined with other sources and sinks, will allow us to close the Arctic freshwater budget for the first time. Critically, we will identify the contributions of sea ice melt to a freshening Arctic Ocean.

We will compare satellite-derived freshwater fluxes with CMIP6 model outputs to test model performance. Then, by employing a complex network analysis, we will reveal critical links between Arctic freshwater shifts and sub-Arctic forcings. This analysis will massively illuminate sea ice dynamic changes throughout the experienced decline, thereby enhancing our understanding of Arctic freshwater and the global climate implications of release.